BBSRC Studentship: Engineering novel antimicrobials to target gut pathogens

Technical abstract
Because of the rise in multi-drug resistant pathogenic bacteria there is an increasing need to discover and develop new antibiotics. The human gastrointestinal tract is a home to trillions of bacteria that play a key role in the health and disease of both humans and animals. The gut microbiome encodes more than 3 million genes and represents a potential novel source of genes that encode peptides that may be developed as antimicrobials. Using genome mining approaches we have identified several genetic pathways within the bacteria from human gut that may encode such antimicrobial bacteriocin peptides. The aim of this project is to undertake molecular studies to clone and express these genes in laboratory strains of E. coli and Lactic acid bacteria. The peptides produced will be purified and characterised in detail to determine their structures and their effectiveness against different pathogenic bacteria will be examined. Novel bacteriocins will be generated by the genetic engineering of existing gene clusters to produce a new array of synthetic peptides which may have improved activity and host range.

In particular we will target the gut pathogens Clostridium difficile that cause hospital acquired diarrheal infections as well as Clostridium perfringens that is a major cause of food poisoning in humans but also causes zoonotic infections in animals.